Methods for Assurance of Self-Driving Vehicles (MASSDRIVE)

**MASSDRIVE** is a **pioneering initiative** addressing **critical challenges** in the regulation of Self-Driving Vehicles (SDVs) in the UK. As the government prepares to introduce legislation for SDVs in 2024, MASSDRIVE is at the **forefront of developing robust methods** to approve and certify these vehicles. The project's core objective is to **establish a network bringing together experts** in academia, industry, and regulators, **dedicated to advancing the regulatory science of self-driving vehicles**.

**At the heart of MASSDRIVE** is the commitment to establishing a **comprehensive public evidence base** for the certification of SDVs. This will be **achieved through** a series of **consultation workshops**, with the initial focus on identifying potential challenges in certifying AI-enabled automated vehicles. The project will host a workshop titled "**Research Themes** for Regulatory Science of Self-Driving Vehicles and AI," to define the primary research areas for the next phase of regulatory development.

MASSDRIVE recognises the need to **support industry and regulatory agencies** in the task of SDV certification. A workshop on "**Consultancy Needs**" will be conducted, gathering insights into current support requirements of these organizations. This will shape the direction of ongoing and future projects, ensuring alignment with regulators' expectations and industry needs.

**Fostering collaborative partnerships** forms another cornerstone of the MASSDRIVE strategy. The project is dedicated to **building strong relationships** within the SDV community, including **manufacturers, regulators, academics, and public sector** entities. Through regular network workshops and participation in relevant programmes like BridgeAI, MASSDRIVE will facilitate a **vibrant exchange of ideas and best practices**, particularly focusing on **AI technology assurance**.

Recognising **evolving skill requirements** in this sector, MASSDRIVE will focus on enhancing business capacity and skills development. A workshop on "**Training Needs**" will **identify training and skill requirements of regulatory agencies and industry**. Insights from this workshop will develop targeted educational programmes to address these needs.

Finally, MASSDRIVE will be **pivotal in facilitating knowledge transfer crucial for informed policymaking**. The project will actively participate in key meetings and discussions that are shaping regulatory policies for SDVs. Collaboration with CAVPASS and groups like CCAV, the All-Party Parliamentary Group for SDVs, and other AI regulation communities will ensure that the project's findings significantly contribute to evidence-based policymaking.

MASSDRIVE aims to ensure that **innovative SDV technologies** are implemented **safely and effectively**. By integrating research, consultation, and collaboration, MASSDRIVE aims to **ensure public safety, foster public trust and innovation** in the UK's transport sector, paving the way for **transformative changes**.